Exploring the role of higher-order interactions in living systems

Context. Life forms can be defined as bounded physical, chemical and information machines that interact with their environment and can evolve through natural selection. A key element of this environment is conspecifics with which an individual may compete or cooperate, and even form groups, move and act in synchrony. Explaining such collective behaviour is a central goal in biology but is impossible if considering only isolated organisms. While many models for group dynamics have considered interactions in pairs of individuals, some phenomena can only be explained in terms of higher-order interactions - interactions among sets of three or more individuals that cannot be explained as an aggregate of many pairs.
In this project, we will combine empirical work on a system of cockroaches (Blaptica dubia), mathematical modelling and data science to determine the existence of higher-order interactions in animal groups and their role in collective dynamics and predicted evolution.
Mathematical models for biological invasions, social contagion and synchronisation suggest that the collective behaviour of groups is greatly affected by synergistic effects induced by higher-order interactions. Higher-order interactions can promote rapid and non-linear changes in the properties of groups, even leading to "explosive" transitions leading to sudden changes in their state. However, characterising higher-order interactions in biological systems is only in its infancy and so we can gain much from further exploring these concepts.
Aims and Objectives. We aim to explore
1. The existence of higher-order interactions between individuals living in groups;
2. The effect of higher-order interactions on the collective dynamics of groups;
3. The impact of higher-order interactions on the evolution of traits in the group.
Aims 1 and 2 will involve experimental and theoretical methods; aim 3 will be addressed using mathematical models. Our research objectives are as follows:
Obj 1. To observe the interactions of cockroaches in small groups of 2, 3, 4, and 5 to determine whether higher-order interactions exist and at what order they exist (aim 1).
Obj 2.To observe the behaviour of larger groups of cockroaches and characterise collective dynamics such as synchrony in behaviour and transitions between different states of activity (aim 2).
Obj 3. To develop novel mathematical models accounting for higher-order interactions to predict the dynamics of groups and their evolution across generations (aims 2 and 3).
For obj 1, the groups will experimentally vary in both sex ratio and naturally vary in body mass (factors that are known to influence the sociability of cockroaches), allowing us to use statistical models to evaluate how the order of interactions is influenced by phenotypic variation. For obj 2, we will simulate dynamical systems with higher-order interactions and compare them to lab experiments of larger groups of cockroaches. For obj 3, the model predictions will be based on evolutionary models which will include heterogeneity in phenotypic traits associated with higher-order interactions between individuals.
Fit to the call: We propose a highly original combination of methods to study the biological significance of higher-order interactions, using both a promising and underexplored cockroach population with novel mathematical methods. By combining insights from mathematics (statistics, machine learning, topological data analysis, dynamical systems, networks and evolutionary dynamics) with biology, we will provide novel and exceptionally useful findings on the rules of life and how biological systems behave. Our vision is that this interdisciplinary venture will generate novel insights into how life forms interact and how the interactions influence evolution. These insights will advance our quantitative understanding of biological systems at levels that will be more comparable to those of our understanding of complex physical systems.